Soil(ed) relations: unearthing Synergies and Struggles in soil communities

To understand the future of UK agriculture and land use amidst climate change and post-Brexit policy changes.
To understand the meanings of soil 'health' through exploring the relationality of UK farmers and their soil.
To understand how resilient UK farming is through a socio-ecological assessment of UK farmers and their soil.